Galactic Star Formation and the structure of the Milky Way

To determine the evolutionary sequence for massive star formation, the statistical lifetimes for each stage and the initial conditions; and to use the Galactic distribution of these massive star forming clumps to construct a 3-dimensional map of the distribution of dense gas across the Milky Way and evaluate the role the spiral arms and environment plays in the star formation process.